Live News Systems

The iOMedia Group Ltd has developed the Live News & Sports System, which uniquely provides virtualised live production systems deployed and managed in the Cloud, while also offering automatic data and content transfer from linear media rundowns to digital apps and web pages, under patent. The initial project planning, data ingest, scripting, editing, graphic referencing, sequencing, timing and playout can not only all be handled in the Cloud, but also on site, if and when inter connectivity and localised latency may be an issue. Virtualising the process allows for any and all of the functions involved in the creative and technical production line to be remote from one another, while also being simple enough to operate, to allow creative skills to dominate over technical skills and allow a greater attribute of creative output. The patented process also allows non linear publishers to control their own production and output to smartphones and web pages. Utilising additional functions such as of Chyron virtual reality and animated graphics, together with their VidioGo automated production control system, LNS provides a unique, end-to-end live and pre-record, multi-platform production system, for linear and non-linear output. Developed with the assistance of Innovate UK and the UK Government, LNS is available through local representatives world wide, from its head quarters in Chiswick Park, London.

www.livesystems.io & www.iomediagoup.eu